Intelligent Matching Algorithm (Android)

COVID-19 has undoubtedly had a significant impact on working patterns in the UK. Many people have lost their jobs, are on furlough, working from home or are working reduced hours. Flexible and temporary workers are likely to be key in the months ahead to assist in the UK economy's recovery.

Pairoo is a new, UK based technology start-up aiming to disrupt the temporary workforce market in the UK. Currently, Pairoo is targeting the Healthcare and Education markets with the aim of assisting the NHS and schools with their temporary workforce supply and management.

Pairoo's project is to develop a smart algorithm, based as a mobile application, which utilises many different data variables, including GPS location, to match urgent, short term temporary jobs to suitable candidates. The mobile app will provide users (clients and candidates) with visual icons to help in their environmental decision making. For example, green icons will highlight nearby candidates/clients and this will drive behaviour towards environmentally-friendly decisions.

Pairoo's mobile app will deliver significant improvements in efficiency, to both clients and candidates, with smart algorithms and notifications resulting in better matching, reduced travel times and, ultimately, a more convenient service with faster delivery and lower costs.